A Covid-19 solution to address the need for rapid reconfiguration of secure digital connectivity to internet or enterprise networks to enable ‘Work from Anywhere’

**What is Albeego?**

In today's increasingly connected world there is a constant demand for faster, secure and stable access to the internet or private enterprise networks, especially when on the move.

With the business interruption caused by Covid-19 it has become the 'new norm' for some to work from home for prolonged periods of time. The main issue in the past few months has been stability of internet connection and cyber security.

Utilising bonded technology, Albeego have created a set of technologies to enable secure and stable access to the internet and create branch office connectivity with a level of security required to connect to office and third party systems.

The world relies on wireless connectivity for enterprise and internet networks. However, network connectivity is often intermittent resulting in interrupted voice calls; and further interruption of digital applications such as but not limited to email, webchat, Skype calls, etc. There is a particular issue with connectivity on the move with service loss caused by _cell handovers_. Most connected devices or routers have a _single LTE radio_ to transmit and receive signal from a _single cell tower_. Once this single connection becomes weak and/or lost, the device or router cannot communicate with that _single cell tower_.

A common solution has been the use of 'Hotspots' or MiFi, however, this technology relies on a single LTE connection and is prone to service loss. The user can also suffer low connection speeds in areas of poor coverage and connectivity whilst relying on a single VPN also means data security may be compromised.

A solution to these problems has been the use of 'Bonding Technology' used within the telecommunications industry since the introduction of data services on mobile phone networks. This technology has evolved with the evolution of mobile networks to today's variants which are optimised for 4G/LTE.

We have developed a technology roadmap of solutions to specifically address the aforementioned issues based on _Software Defined Architecture_ delivered by low cost hardware. Simply put, we will commoditise bonding technology for applications in many sectors, such as but not limited to, Business, Industry (Factory in a Box), Government and Blue Light Services.